The University of Essex and Croud Inc Limited KTP 22_23 R4

To implement leading-edge mathematical approaches to data science in a digital marketing agency, improving accuracy of targeted advertising measurement and deployment while maintaining GDPR compliance.